Building a Food Freshness AI to predict the rate of spoilage of protein in real-time in the food supply chain

BlakBear has developed patented food packaging sensors that detect spoilage biomarkers in animal protein. In this project we will develop a food freshness AI for the chicken supply chain, which will analyse food spoilage from farm-to-fork. This will be deployed to improve cold-chain processes for suppliers, processors, transporters and supermarkets.